Design of a control system for stimulation of rats' whiskers during functional magnetic resonance imaging (fMRI)

Technical abstract
Sensory inputs are represented in neocortex as orderly arrangements termed cortical maps. These maps are not mirror images of the sensory periphery, e.g. the body in the case of touch, but are distorted by sensory processing in the brain so that important sensory inputs are allocated more cortical space. Cortical maps are not fixed, but change with experience. This is commonly referred to as experience-dependent plasticity. It is thought that this plasticity is important in normal learning and recovery from neurological disease.

Rats use their whiskers in much the same way as humans use their hands to explore their environment. Trimming rats? whiskers for brief periods of time causes the whisker cortical map to reorganize. We would like to use functional magnetic resonance imaging (fMRI) to follow this reorganization noninvasively. This requires a device that can displace a fixed, small number of whiskers (1 ? 3 depending on the experiment) with known kinetics to generate focal activation of the neocortex. The nature of the imaging environment in high-field strength magnets places several design constraints on the device: space is limited because of the narrow bore of the magnet; the type of materials used must not generate image artefacts; signals entering or leaving the imaging area are distorted by switches in the gradient field used for imaging; and you can?t see the device operating so it needs a movement detection system. This makes use of piezo-electric devices, which are commonly used for whisker stimulation outside of the magnet, difficult. Following advice from two Engineering scientists, Dr John Dear (Imperial College) and Dr Kalok Lee (King?s College London), a simple device was constructed that allowed us to obtain images of the whisker cortical map using the small-animal high-field strength (9.4 T) magnet at the MRC Brain Imaging Centre, Hammersmith Hospital. Optimizing whisker stimulation would greatly increase cortical activation. This would not only improve the quality of the images that we could obtain, but also make it easier for us to follow brain reorganization. Hence, we propose Dr Benito de Celis (post-doc in Finnerty lab) works with Dr Dear and Dr Lee to design a control system for a computer-controlled whisker stimulator that functions inside the imaging magnet.